Modelling regional scale polygenic fungicide resistance and grower behaviour to inform resistance management for sustainable agriculture

Main strategic BBSRC theme: Bioscience for sustainable agriculture and food
Secondary strategic BBSRC theme: Transformative technologies

Fungicide treatments are often essential to maintain crop health and yield, and so are routinely deployed, at least in the developed world. However, applying chemical disease control exerts a very strong selection pressure on plant pathogens, which evolve in response. The emergence and spread of crop pathogens resistant to chemical disease control threatens not only crop yields, but also food security. In this project we have joined forced with an industry partner - Syngenta Crop Protection - to use mathematical modelling to pursue the common goal of developing strategies to better understand and manage this threat. The project team is consisted of academics and practitioners, with expertise ranging from plant disease epidemiology to mathematical modelling to statistics to practical field application.